Proof of market for novel cost effective weir turbine module

Green-Tide Turbines have a design for a turbine system that can be fitted to existing weir
structures converting them into mini hydro-electric power stations. The system is designed for
ease of installation and for low capital and operation and maintenance cost. This project is to
understand the total costs associated with the manufacture, installation and running of our
turbines and to determine the market size and economics which will make our turbines
commercially viable.